Modern Baker Alternative-Nutrition Food Technology Blend: Enhancing the nutritional value of multiple commonly eaten products

Modern Baker is the UK's largest healthy baking brand. In collaboration with Campden BRI and Puratos, Modern Baker intends to adapt a novel ingredient Blend towards several industrially-scalable end-products, including bread, pasta, breakfast cereals, ready meals, biscuits and cakes. These play a significant role in the health of the nation. Consequently, the novel Blend will enhance accessibility and the nutritional benefits across multiple commonly eaten products.

In this project, the consortium refocuses from the food industry's 'calorie-dense' approach, towards a new, 'nutrient-dense' approach that reformulates the production of carbohydrate-based packaged foods. Bringing the health benefits that specialist baking can bring to digestion (e.g., reducing the glucose release and providing beneficial substrates for the gut microbiota) which current packaged foods often neglect.

The consortium believes the development of this innovative broadly-applicable Blend has the potential to transform existing commercially available processed products. The Blend will allow the production of alternative and affordable healthy flour-based and baked goods for both B2B (food manufacturers) and B2C (retail and direct-to-consumer).